Immune response to COVID-19 ;Predicting Susceptibility

Extension For Impact Funding

Our results to date have shown that within the general population there are responders, mild or non responders to the COVID-19 virus. This will allow us to identify those individuals who may respond well to a vaccine and those individuals that may need further, or additional, therapy for COVID-19.
The extension for impact funding will allow us to validate these results on cohorts of asymptomatic or mildly effected individuals and those who acquired more severe disease. A pattern of molecules, cytokine/chemokines, or genes will be validated on COVID-19 patient samples and further aid in drug discovery and vaccine development.